Statistical learning of networks from extreme events

This project will develop novel techniques to uncover network structures in complex large scale data sets. Our emphasis lies on learning from extreme events rather than average events, where our work will extend and leverage recent advances at the interface of graphical modelling, extreme value theory and approximate linear algebra. To tackle estimation of complex network structures in the large-scale setting, we will investigate sparsity inducing mechanisms that are alternatives to the graphical lasso.